New Methods to Deliver Longitudinal Optical Images of Infant Brain Development

The aim of my PhD is to develop novel methods to model the effects of head and brain growth on light migration through the heads of infants aged two years and under; through the use these methods another aim is to reconstruct images of typical and atypical functional brain activation of the first two year of life.
Functional near infrared spectroscopy (fNIRS) is an optical monitoring technique which uses sources and detectors of light placed on the surface of the head to illuminate the brain and measure changes in light attenuation which indicate changes in the concentration of haemoglobin in the brain.
fNIRS has been used to measure functional activation in order to investigate the development of the infant brain. The BRIGHT (BRain Imaging for Global HealTh) project is a longitudinal study acquiring data from 200 infants in the Gambia and 60 infants in the UK at six time points between birth and their second birthday. The BRIGHT project seeks to investigate the effect of malnutrition and early adversity on infant brain development. As part of BRIGHT, fNIRS is used to measure localised haemoglobin concentration changes across the cerebral cortex of the brain in response to a range of cognitive stimuli: a localised increase in haemoglobin concentration is a marker of functional brain activation.
Functional images mapping haemoglobin concentration changes in the cerebral cortex can be obtained, or reconstructed, from fNIRS data; this requires prior knowledge of head structural anatomy, and it is this structural anatomy that is used to obtain a model of photon migration through a given subject's head. Such structural anatomical information can be obtained from an MRI scan of an individual - however this would undermine some of the key advantages of fNIRS as a technique which include its portability and its use to investigate subjects for whom being placed in a MRI scanner isn't routine.
My project aims to produce an age-specific atlas, using infant structural MRI data from existing databases, which maps the spatial distribution of fundamental head tissues (grey matter, white matter, cerebrospinal fluid and extracerebral (skull and scalp) tissue) of infants at each age being studied. This atlas can then be used as a substitute for individual structural information and thus will enable the reconstruction of images of functional activation in infants without needing an individual's own MRI scan. The ultimate goal of this aspect of my PhD project is to develop a pipeline in order to reconstruct longitudinal images of brain function to chart the developmental trajectory of both Gambian and UK infants using fNIRS data collected as part of BRIGHT. This will first need work to develop protocols to more accurately determine positions of sources and detectors on an infant's head, another aspect of the PhD project.
The focus of my project will also include investigating image reconstruction techniques for neonatal and preterm-born infants. Such work will entail confronting similar challenges as above, such as producing and validating an age-specific atlas for neonatal infants (whose brain and head structure vary significantly on timescales of weeks). Previous work has been completed regarding image reconstruction using fNIRS data from neonatal and preterm-born infants as part of a collaboration between King's College London and University College London; I will therefore be working with King's College for that phase of my project. It is anticipated that this work will contribute to an ongoing project regarding which is investigating techniques to map sensorimotor disruption in infants at risk of cerebral palsy.